The University of Liverpool and Duchenne UK KTP 24_25 R5

To advance and apply user-centred design research and innovation methodologies in a patient-organisation led Assistive Technology Design Hub to co-create life-enhancing products with people living with Duchenne muscular dystrophy.